LC-ABD Collaboration: Work Package 4, Task 4.2 Collimator Design

The International Linear Collider is the next generation of electron-positron collider that will advance the frontiers of particle physics in the next decade. We are carrying out R&D work for a critical component of this mulit-billion dollar project that is being developed by a world wide team of physicists and engineers.